Wireless Electric Fleets

The Wireless Electric Fleets project will look to investigate the feasibility of wireless charging at logistics depots, utility sites and taxi-ranks. Both commercial and technical analysis will input into the development of business case. Based on this business case the feasibility of real-world demonstrators of the technology will be determined.